A Museum without Walls: Realising the Potential of Crowdsourcing in the Arts

The purpose of this project is to explore the impact of new information and communications technologies on public interaction with and awareness of publicly-owned works of art in museum collections. The focus of the research project is a case study, YourPaintings Tagger, an important new crowdsourcing initiative in the Arts and Humanities. YourPaintings is a major new digital art collection from the Public Catalogue Foundation (PCF), comprising digital images of 200,000 publicly-held oil paintings in the UK, 80% of which are currently not on public display. This exciting new resource will be completed in 2012 and mounted on the BBC website, where the collection will be freely available to all. In advance of its public launch, YourPaintings is embarking on a crowdsourcing initiative to create and enhance metadata for the collection. The YourPaintings Tagger will ask the public to provide supporting information for the digital images, from simple descriptive tags to information about sitters, locations and artists. By monitoring the usage and impact of this initiative from the ground up, the project will consider the potential of crowdsourcing techniques in the Arts and Humanities.

Crowdsourcing initiatives have become increasingly popular means of generating content and analysis from large data sets. They have many advantages, offering a cost-effective means of adding or engaging with content, bringing researchers into contact with the public in innovative and involving ways, and generating interest in and access to scientific and cultural resources that can be hidden from public view. These initiatives are also politically timely, as they conform to the government's drive towards a 'Big Society', in which 'people power' is harnessed to enhance community resources. Thus far they have primarily been located within the sciences, with successful initiatives such as Galaxy Zoo, e-Bird and Foldit leading the way. These techniques are now spreading to the Arts and Humanities, with manuscript projects such as Transcribe Bentham and Old Weather now in their early stages. YourPaintings Tagger is an innovative attempt to bring crowdsourcing to the Arts via a major publicly owned cultural heritage resource, and to introduce the strategy of asking for community contributed content as an integral part of resource development. In addition to analysing a large data set that will be a crucial addition to the research community, publicly contributed metadata will allow all visitors to the YourPaintings site to search and discover the collection.

This project will examine the impact of this crowdsourcing initiative in the Arts and Humanities community, asking whether it succeeds in encouraging the public to contribute quality data, and investigating what impact this data has on the digital resource YourPaintings. It will look at user communities, how users contribute data, what kind of data they contribute, and how this data is viewed by different (expert and non-expert) users. It will look at communities, both of resources and of people, to show how these intersect with one another and how YourPaintings Tagger impacts upon them.

The results of the research will be disseminated to the widest possible audience, through traditional academic outputs such as conference and seminar papers, peer-reviewed publications, a project website and workshop, as well as through contacts with policy and third sector organisations facilitated by project partners at the PCF and BBC. Discussion of methods used to conduct the research will be contributed to the JISC-funded Toolkit for the Impact of Digitised Scholarly Resources together with guides to any new techniques or methods developed during the research project. This free resource can be found at www.microsites.oii.ox.ac.uk/tidsr.

Potential impact
Besides the academic beneficiaries detailed above, the project will have a significant impact on three main groups:

The Research Community
Previous work by the Investigator in this area has both benefited greatly and created greater impact through connections to wider research networks (such as bloggers, professional communities and a range of practitioners outside academia), facilitated by online networks. While project workshops such as the one proposed are an essential means of meeting, sharing and debating with colleagues from a range of disciplines, online networks can reach a greater audience and create cost-effective and sustainable connections and communities. The Investigator will reach out to these audiences through the project website, and through content contributed to the JISC-funded Toolkit for the Impact of Digitised Scholarly Resources: www.microsites.oii.ox.ac.uk/tidsr. The Toolkit continues to be cited and used by JISC in funded projects across a range of disciplines involving both academic and non-academic groups.

The General Public
The resources at the heart of this study are publicly owned and will be co-created by the public. The Investigator will work closely with key project partners the PCF and the BBC who have supported the proposed project to maximise public engagement with these resources. The project partners will keep in regular contact with the Investigator and the project, and will have the opportunity to apply lessons learned during the project directly to the resources, benefiting all users.
While this case study focuses on crowdsourcing within the Arts, insights gained can be applied to the application of such techniques across disciplines, and will therefore benefit a wide range of resources and collections of interest to the general public. In order to ensure the widest possible impact in these areas, the results of the project will be widely disseminated and information about the methods used will be freely available via the TIDSR toolkit.
Initiatives such as YourPaintings Tagger have the opportunity to transform opportunities for knowledge transfer, a key aspect of any institution's role. Recent JISC-funded work has suggested that user-generated content and citizen science projects have the potential to create opportunities for knowledge exchange, creating the potential for two-way enrichment of research by facilitating meaningful contact between researchers and the general public. The Galaxy Zoo project has shown the potential of this type of knowledge exchange, by recruiting the general public to contribute to both general and specific research questions. This research project will contribute to research into whether such a model can succeed in an Arts and Humanities setting, and point to a future of more interactive and enriching knowledge exchange endeavours.
High quality digital resources can be very expensive to create, whereas user-generated content can be relatively cheaply acquired, offering a cost-effective alternative to traditional forms of tagging and cataloguing. If this model is successful, it could be applied in a wide range of settings, aiding the development of high-quality, inclusive and educational resources to which the general public will be actively encouraged to contribute.

The Public Sector
The results of this project have the potential to influence policy in funding councils and charities, a major source of funding for the creation of digital resources. There has been considerable interest in the potential and actual impact of community generated content and citizen science projects from funding councils, as a potentially cost-effective and mutually beneficial source of data and education. This research will provide a test case of crowdsourcing in the Arts and Humanities which will demonstrate how to provide accurate metrics of such initiatives, and will consider the educational, social and cultural contexts of such contributions.